Exploring the Feasibility of Lidocaine:Nanocin™ Antimicrobial Formulation in Treating Recurrent Urinary Tract Infections

Recurrent urinary tract infections (UTIs) are a significant issue affecting many women worldwide. Despite being a long-standing problem, the primary treatment method -- antibiotics -- has remained unchanged for many years. While antibiotics are effective in many cases, they bring numerous side effects and contribute to antimicrobial resistance (AMR). Although alternative treatments are available, they focus solely on symptom control, and none directly target the root cause of UTIs - infection. Therefore, there is an urgent need for an alternative that both control symptoms and treat infection, without antibiotics.

Tecrea is developing a formulation to combat recurrent UTIs using its Nanocin(TM) platform. Nanocin(TM) utilizes an antimicrobial polymer to directly address the cause of UTIs by targeting the infection within the urinary tract. This approach can significantly reduce or even eliminate the need for traditional antibiotics, thereby contributing to AMR control. The Nanocin(TM) polymer has been used topically for decades without reports of acquired resistance in clinical isolates. Preliminary research highlights its ability to target uropathogenic bacteria, such as _Escherichia coli_, responsible for 95% of infections, while potentially preserving commensal bacteria, promoting a healthy vaginal microbiome. The product will be administered via bladder instillation, ensuring that the antimicrobial activity remains localized to the bladder. This method reduces adverse systemic effects and limits disruption of the body's microbiome.

Clinicians emphasize that pain is one of the most debilitating symptoms associated with UTIs, and current analgesics have only a short duration of effectiveness once administered. Accordingly, the Nanocin(TM) micellar formulation will be designed to enhance the delivery of an analgesic to alleviate discomfort caused by bladder instillation and to improve pain control. The project leverages evidence that Nanocin(TM)-mediated delivery of drugs can improve efficacy and duration of effect. Extended to an analgesic, these improvements would be highly beneficial for UTI patients.

This pioneering solution offers a localized, effective, and patient-focused alternative to traditional antibiotic treatments, addressing urgent medical needs while mitigating the challenges of antibiotic resistance.